Cross-disciplinary research for Discovery Science.

A full outline is provided in the Governance Plan. In summary, the initiative will enable the University of Aberdeen to initiate activities that will help our academic community to develop an understanding of different cross-disciplinary research perspectives and methodologies that could be used to enable discoveries that unlock new knowledge within the environmental sciences. The University will invite applications for 'discipline-hopping' activities to facilitate and enhance interdisciplinary research in areas of relevance to NERC's Discovery Science agenda. We anticipate that the funding will be used to undertake a suite of dynamic activities including:
- Establishing new, high-quality interdisciplinary research collaborations, or significantly enhancing existing partnerships, both internally and externally.
- Increasing expertise and agility to work across disciplinary boundaries.
- Supporting early career researchers to undertake independent research projects which involve exposure and experience outwith their current research environment.
- Enhancing interdisciplinary working in areas relevant to the NERC Discovery Science agenda.
- Sharing skills, knowledge, techniques, and supporting the sharing of best practice across academic silos.